A chemistry analysis conducted by Jellagen Pty Ltd into the functionalisation of collagen and its fabrication into novel wound healing devices targeting diabetic foot ulcers.

Jellagen Pty Ltd (JPL) aims to conduct a Proof of Concept research project into the
functionalisation of collagen and its fabrication into novel wound healing devices. The project
aims to evaluate the potential of incorporating functionalised collagen into wound healing
devices for a range of applications including the treatment of diabetic foot ulcers (DFU). This
novel wound healing device is designed to replace existing technologies for DFU and other
wound healing applications, as a more effective, easier to use and more accessible treatment
option. The device will be constructed from our novel jellyfish collagen. Jellyfish collagen is
a highly biocompatible biomaterial that has shown improved efficacy and performance over
existing mammalian sourced collagen, and as a result it is an ideal material from which to
construct wound healing devices. This means that the finished device has the potential to
revolutionise the treatment of DFU, reducing economic pressure on health services and
improving the treatment of and quality of life for sufferers of DFU.